Immersive cross-platform augmented and virtual reality architectural design experiences

Growth in the augmented and virtual reality (AR/VR) technology market with the launch of several mainstream VR headsets, will change the way we interact with the world, both in real-life and digitally. This will create new opportunities for technology providers, App developers and content creators in both consumer and professional markets. Building design and property development are highly visual trades that traditionally rely on 3D designs, renders and flythrough videos during the design and construction phase. This project aims to develop an innovative and hardware agnostic platform to enable VR/AR to become a ubiquitous presence in the offices of designers and property developers. The project builds on the expertise of Andrew Lucas Limited in VR content optimisation, workflows and graphical manipulation techniques to progress beyond the current state-of-the-art in immersive VR design experiences. The hardware agnostic platform will allow architects and design professionals to turn their 3D designs and renders into VR experiences that can be shared, viewed and edited in real-time by designers and their clients across platforms and devices. This will add socio-economic value to building projects, increase client engagement, improve design and build processes, reduce design uncertainties and avoid costly mistakes. The Charlton Brown Partnership of architects will trial the technology during the project giving real customer perspectives and active participation of end-users in technology design and development, and ensuring the solution is developed with end-users in mind.